The Complex Microstructure of Pharmaceutical Creams

Creams intended for topical application are multi-component oil-in-water emulsions widely studied and used in different industries. Many of these products incorporate as many as 20 excipients. Whilst it is known that some of the excipients contribute to the formation and stability of the creams, it is not clear what changes in the microstructure of the systems might be caused by additives like preservatives, active pharmaceutical ingredients, antioxidants, etc., and it is not known how such changes might affect the creams' stability and functional properties. There is no real structure-based rationale employed in the formulation of creams, therefore, and new products are developed following only a semi-empirical formulation strategy.
The current lamellar-network model of the cream structure was proposed on the basis of the findings from experiments involving microscopy, rheology, differential scanning calorimetry, X-ray scattering, and thermogravimetric analysis. According to this model, the dispersed oil droplets are surrounded and stabilized by a monolayer of surfactant/co-surfactant (emulsifier) that keeps the droplets dispersed through repulsive/steric forces, with the emulsifier in excess of that required to form these monomolecular films going to form a para-crystalline network of bilayers that trap water and thereby enhance the viscosity and give "body" to the cream. These structural details have generally been inferred, however, and not determined directly.
In this research, the molecular structure of different formulations of creams was probed directly, making extensive use of small-angle neutron scattering and exploiting H/D contrast-variation. Additional studies were also performed using microscopy, rheology, small-angle and wide-angle X-ray scattering, and molecular dynamics simulations. The structural loci and arrangement of the excipients in different formulations determined were then related to the macroscopic properties of the creams.